SAP Listing of ICAX’s Seren 10 Heat Pump

**Project Aim:**

The aim of this project is to achieve SAP (Standard Assessment Procedure) recognition for ICAX's Seren 10 heat pump, by listing it on the Product Characteristics Database (PCDB), helping to enhance its marketability.

**Innovation and Market Need:**

ICAX's Seren 10 heat pump is designed for net-zero retrofit installations, providing a seamless transition from traditional boilers to efficient, low-carbon heating. This air source heat pump, combined with the indoor Seren Hub unit, can supply hot water up to 75°C using a low Global Warming Potential (GWP) refrigerant (R290). Its ease of installation and maintenance, along with high performance and durable components, positions it as a leading solution for efficient, low-carbon heating.

**Importance of SAP Recognition:**

SAP recognition is vital because RdSAP calculations are used to determine EPC (Energy Performance Certificate) ratings for existing dwellings. EPC ratings have become increasingly important, particularly with the enforcement of the Minimum Energy Efficiency Standards (MEES) in England and Wales, which require a minimum EPC rating of 'E' for properties being let or sold. Various Government retrofit schemes such as SHDF, HUG and ECO require the property EPC rating to be upgraded.

Without SAP recognition, the Seren 10's performance data cannot be used in EPC calculations, which would likely result in a lower EPC rating. This would contradict the actual benefits of the Seren 10, which include lower energy costs and reduced carbon emissions. SAP recognition will allow accurate performance data to be used, making the Seren 10 more attractive to homeowners, landlords, and property developers.

**Project Execution:**

The project involves equipment production, internal testing, external testing, and PCDB listing. Initially, the Seren 10 equipment will be produced and tested internally at ICAX's facilities to gather performance data and optimize controls. Subsequently, the Seren 10 and Seren Hub will undergo external testing at the Building Research Establishment (BRE) in Watford. BRE will perform tests according to EN 14825 standards and provide a comprehensive report. Upon successful testing, the Seren 10's performance data will be submitted for PCDB listing, achieving SAP recognition.

Achieving SAP recognition for the Seren 10 heat pump will solidify ICAX's position in the low-carbon heating market and create new opportunities for growth and market expansion.